Routes to 2-aminooxazolines using single and multistep enzymatic transformations

This project aims to use enoyl reductase and transaminase native enzymes and mutants, together with other chemical or enzymatic steps (as single step or multi-enzyme pathways) to synthesise 2-aminooxazolines. The project will pave the way for the synthesis of such bioactive compounds in a sustainable fashion, cheaply and efficiently by biocatalysis in E. coli or other bacteria, under mild reactions conditions.